Glasgow Caledonian University And Shearwater Marine Services Limited

To develop a remote web access technical information database to improve diving inspection processes, business intelligence and provide efficient and added value customer reporting facilities.